Towards the Neuroinclusive City: A Critical Examination of Neuro-Urban Geographies with Young Londoners

A growing global Neurodiversity Movement has increased
collective consciousness among neurodivergent urban
youth, who experience built environments distinctly from
neurotypical people. However, such experiences have
received scant attention in urban geography, planning and
cognate fields. This research readdresses this oversight by
engaging young people in Hackney and Waltham Forest,
both aiming to become neuroinclusive, 'mind-friendly'
London boroughs following the London Assembly's recent
calls for a citywide neurodiversity strategy. It investigates
the principal question of how a more neurodiverse
understanding of urban experience can develop inclusive
concepts and planning practices of benefit not only to
neurodivergent young people but also the wider
communities in which they live. Data collected via
participatory diaries of young Londoners' everyday urban
experiences, alongside site visits to pioneering projects
using neuroinclusive planning principles will inform
development of an online survey. This will examine a wide
range of young Londoners' experiences to advance critical
understanding of the neuroinclusive city and its potential.
Engaging a growing policy agenda for 'child-friendly' cities,
within which geographers emphasise young people's
affective, sensory and experiential lives, alongside
methodological practices centred on the politics of
empathy, this project will make important contributions
across interdisciplinary urban scholarship and policy
communities.